Calyo Vehicle Navigation Sensor System

All optical and radar vehicle navigation systems perform poorly in challenging environments. Calyo has developed a complementary ultrasound-bases navigation sensor system that delivers reliable imaging performance when other technologies are impaired. Our 3-D ultrasound-based solution is less affected by varying ambient conditions (e.g. rain, fog, dust), or reflectivity and transparency of the objects to be detected when compared to laser scanners or cameras. This project intends to further develop the technology, provide wider and more robust evidence of the technology's potential and explore commercialisation opportunities. The success of this project will enable Calyo to move into the autonomous mobility sectors much more quickly and hence drive growth in the UK economy.